Multimodal analysis of Anatomical and Functional features to enhance the understanding of Brain Processing Phenomena: A Machine Learning Approach.

This proposal looks to explore the combination of human MRI/fMRI and EEG/MEG - based biomarkers associated with changes in the human brain and develop statistical techniques to use these features for a better understanding of the healthy lifespan process. Neuroimaging allows to study the brain anatomical composition, the architecture of brain fibre tracts, and the brain metabolic energy consumption, which support the brain function and cognitive processing. A personalized fingerprint of brain functional and anatomical features could then be created through the combined analysis of multimodal neuroimaging data. An important application of neuroimaging techniques for anatomical and brain functional mapping is during the surgical intervention of intractable epilepsy. For example, structural anomalies can be mapped using the magnetic resonance imaging (MRI), while the electroencephalogram (EEG) is essential for studying the abnormal fluctuations of brain activity during the epileptic crisis. Particularly, EEG is non-invasive, affordable, portable, and indispensable for accurately tagging the crisis periods when combined with videomonitoring.

Magnetoencephalography (MEG) technique is also useful in epileptic studies as it shares many similarities with EEG, and it has been argued that it provides more accurate solutions. It was observed that the combination of EEG and MEG produce improved results. The study of the anatomical and functional connectivity is also critical in improving the understanding of the neural information processing. We initially will take advantage of data from ADNI and HCP datasets [1][2] to test standard methods and the novel techniques, as these datasets have been already evaluated in many peer-reviewed studies. As part of the project, data collection may be considered also, along with developing novel machine learning algorithms (such as deep nets) for improved prediction/classification. This project is closely linked to a few pilot studies conducted by the supervisors [3][4]. This project will provide an excellent platform for the qualified PhD candidate to undertake a series of professional trainings, from experimental analysis to theoretical exploration of novel methods.